Route to Greatness Cyber Security Grant

Route to Greatness is a proven methodology, supported by a world-class, easily accessible online system of tools & interactive applications.For your business, division or function to be truly great, you need to develop an actionable vision, commit your leaders to it, and set out on a journey to success with clear goals, continual 360? measurement and fully engaged team members.Route to Greatness combines the very best in business teaching from leading gurus, latest proven case studies and our own experience of working with the C-suite in over 100 of the world’s top companies.All of the content is converted into a fully interactive dashboard that allows you, your team or the entire business to keep your finger on the pulse anywhere on the planet. Click here to view a sneak peak of some of the killer features.Route to Greatness is a fully facilitated, proven system that uses innovative techniques to get you where you want to go.